GCRF Inclusive Societies: Innovation and Inclusive Industrialisation in Agro-Processing: A Comparative Study of South Africa and Tanzania

The return of industrial policy to many African countries over the past decade has been accompanied by increased focus on promoting agro-processing, the value-adding activities for food between harvest and final consumption. This is because agro-processing is widely recognised among academics and policymakers as having exceptionally high potential to propel inclusive industrial growth which creates jobs and relieves poverty.

Agro-processing is generally a high labour-intensity and low technology-intensity entry point to industrial activity, and therefore provides an opportunity for small and medium-sized enterprises (SMEs) to enter industrial activities. It also has strong links to primary agricultural production which supports the livelihoods of many of the poorest people in developing countries. Harnessing agro-processing is additionally important at present because demand for processed food is soaring across sub-Saharan Africa.

However, creating inclusive value chains which integrate small producers and enable them to seize this opportunity is a difficult policy challenge. SMEs often face high barriers to entry, or lack the technological capabilities to deliver goods with the quality, speed and reliability demanded by new urban retailers like supermarkets. This research seeks to address this challenge and produce new insights which help improve industrial policy for agro processing. Specifically, it will investigate how governments can foster the inclusion of SMEs in food value chains and help them upgrade their technological capabilities. It does so using a contrasting case study method to examine the political economy of agro-processing value chains for maize milling, citrus fruit and dairy products in South Africa and Tanzania. The stark differences between these two very different contexts for agro-processing has the potential to generate unique insights into the political economy constraints on inclusive industrialization.

The aims of this research are threefold: first, to describe and contrast the institutional features that determine innovation and inclusion in agro-processing in Tanzania and South Africa. Second, to develop a comparative political economy of agro-processing that explains the challenges to promoting SME capabilities through targeted industrial policies, and third, to distil policy-relevant implications to support industrial policy formulation at the national and regional level. The project is an inter-disciplinary collaboration between researchers the University of Edinburgh's Centre of African Studies (CAS), the Tanzanian think-tank the Economic and Social Research Foundation (ESRF) and the Centre for Competition, Regulation and Economic Development (CCRED) at the University of Johannesburg. The researchers will fulfill the aims with in-depth research on citrus, maize and dairy value chains in both countries. This will involve surveys of SME agro-processing firms and interviews with key informants in government, the private sector and civil society. This will draw on the team's interdisciplinary theoretical and methodological expertise from political economy, economics and science and technology studies. The research will contribute to improving agro-processing industrial policy initiatives in South Africa and Tanzania by providing evidence on how governments can best support the inclusion and technological upgrading of agro-processing SMEs. Its academic outputs will advance a growing body of sholarship on the political economy of industrial policy and firm-level technological capabilities in developing countries.

Potential impact
Who will benefit from this research?

The key immediate beneficiaries are the Governments of Tanzania and South Africa, both of which identify agro-processing as a priority sector in their industrialisation strategies due to its exceptional potential for fostering inclusive growth, poverty alleviation and upgrading industrial capabilities. More specifically, in South Africa the key research beneficiaries are the Department of Trade and Industry, The Department for Agriculture, Forestry and Fisheries, the Industrial Development Corporation and the Competition Commission. In Tanzania, the key beneficiaries are The Ministry of Trade and Industry, the Ministry of Finance and Planning and the Economic Empowerment Commission. By providing research which directly supports improved industrial policies, the research will make a contribution to improving economic development and welfare in these countries.

How will they benefit from this research?

The project has high potential to feed directly into a range of ongoing agro-processing policy initiatives among the above beneficiaries. The project researchers would engage with relevant government officials for these policies from the outset of the research to foster collaboration towards improvement of policy design and implementation. In South Africa, these include:

i. Agro-processing Supplier Development Programme
ii. Food Retailer Procurement Charter
iii. Agro-Processing Value Chain Programme
iv. Development of the Regional Supermarket Code of Conduct
v. The Agro-processing and Agriculture Strategic Business Unit

In Tanzania, these include:

i. Ministry of Finance and Planning, The Second Five Year Development Plan implementation desk
ii. Tanzania Investment Centre
iii. The President's Office for Regional Administration and Local Government Authorities in preparation for Regional Investment Guides
iv. Tanzania Cooperatives Development Commission
v. East African Youth Inclusion Program aimed at enhancing capacity of the youth to engage in agriculture value chain

What will be done to ensure they have the opportunity to benefit?

Impact will be achieved via an iterative process of knowledge co-production and exchange, rather than simply dissemination of results. The first three months will focus on engagement with beneficiaries to align the project with stakeholder priorities and secure commitment to the project aims from the outset, with the centrepiece of this being stakeholder meetings in both partner countries. Besides building these crucial relationships, the meetings will enable refinement of research questions. Knowledge exchange during research phases will continue outside of formal events with ongoing collaboration with the beneficiaries outlined above on key policy challenges. An advisory group of priority stakeholders will meet regularly to engage with researchers. In the latter phases of the project, the researchers will produce a range of accessibly-written publications disseminated to a wide audience. Four impact workshops, two in each country, will be tailored to the needs of key audiences to maximise the research impact. These will include a combination of public dialogue events and hackathons on specific policy challenges.